Zero-Emission & Reliable Power for Hospitals in Sub-Saharan Africa (hZERPH)

hZERPh is a business-led, industrial research project, demonstrating significant innovation in the area of clean energy generation, storage and delivery of reliable power in developing countries with main focus on Nigeria.

It will focus on the development and subsequent demonstration of an innovative AI software operated modular Plug and Play energy storage unit, that stores renewable energy on demand, in the form of safe, unpressurised solid-state hydrogen. The hydrogen can then be used to provide reliable & clean energy for long durations (\>8h) in isolated and remote locations with poor or no connection to the grid. We propose the creation of a plug and play unit (PnP) for off-grid energy storage that stores excess power from solar panels and/or wind energy in the form of hydrogen through the utilisation of new patented safe solid-state hydrogen technology that can be brought close to the user due its safe nature (1% of the pressure in 700bar traditional compressed hydrogen storage cylinders).This will allow access to power around-the-clock and keep vital services and operations running.

To demonstrate and analyse the feasibility of this system and inform future scaling decisions, we intend to design a product feasibility for "smart" off-grid storage units and simulate their operation using real-world energy consumption data collected from a Nigerian hospital. With this simulation in place, we will be able to understand vital metrics like ROI, potential bill savings, electricity-access time, changes in ability to perform vital operational functions (medical operations, examinations, etc.), emissions reductions and more in the context of a potential full-scale implementation. Furthermore, we will be able to determine the viability of the proposed energy storage unit as an effective commercial solution; Nigeria as potential target market, and hospitals as a prioritised customer segment as we bring the energy storage system to market. By harnessing renewable energy, hydrogen systems, and H2Go Power's innovative modular storage technology, all of the above use-cases are both disruptive and game-changing, with hZERPh being deployed to displace existing emitting and polluting diesel generators.

H2GO Power will evaluate commercial scale-up opportunities and volume manufacturing of its the already certified solid-state hydrogen storage reactors, as well as adapting and exploiting this approach for other industries, sectors and markets. Successful implementation and follow-up scaling of hZERPh will enable the continued penetration of renewable energy in the developing world, facilitate energy access through leapfrogging on building infrastructure and reduce dependency on emitting and polluting diesel.